Landscape and gender in early medieval England (c.600-c.1100)

This project employs interdisciplinary approaches to investigate relationships between gender and
landscape in early medieval England. Previous studies have explored how early medieval English
landscapes related to social identities like status or ethnicity but have neglected gender. However, gender
is central to social organisation: landscapes, constructed by societies, thus reflect and are created by
assumptions related to gender. This project therefore employs interdisciplinary approaches to textual and
material evidence and investigates both via spatial analyses in order to change the way that scholars
understand both landscape and gender, and the significant social changes connected with them, in early
medieval England.